High throughput sample handling for high throughput genomics

Funds are requested to purchase a High Throughput Sample Handling Suite together with a 5-year warranty.

The application to purchase the suite has been instigated by Professor Keith Edwards, the academic director of the Bristol Genomics Facility, following discussions with several researchers and industrial partners both at Bristol and beyond. Researchers who would directly benefit from installing the Suite at Bristol include Dr Amanda Churchill's Bristol-based research into ageing and wellbeing, Professor Ian King's Nottingham-based research into food security, Dr Alison Bentley's research into food security at NIAB and Dr Chris Burt's wheat breeding at RAGT to address issues associated with food security.

All of these cases are in addition to Professor Keith Edwards' own extensive research into wheat breeding and its relationship to food security and Dr Gary Barker's research in metagenomics

The scientific cases for support all require high throughput sequencing and genotyping; the high throughput sample handling suite enables this on a scale required for genome wide applications such as genotyping by sequencing and genome scanning.

The high throughput handling suite consists of two main components; 1. The Biomek 4000 is a liquid handling workstation supporting a variety of applications including DNA extraction, amplification, setup, sample dilution and normalization, 2. The Covaris E220 is a focussed ultra-sonicator capable of multi-sample, batch preparation, and processing a wide range of sample types and volumes. The E220 may be programed to process up to 96 samples in a single batch each with variable sonication requirements and volumes. This makes it possible to bring the advantages to numerous biological and chemical applications including, DNA which is a standard part of genomic DNA library preparation methods for next generation sequencing. Whilst there are other automation platforms available, we are requesting one that provides maximum flexibility to feed into existing pipelines and support the development of new applications, as opposed to closed system robotics which would limit the usage of the investment

Technical abstract
Genomics technologies, specifically sequencing and genotyping, continuous to witnessed exciting developments in both increased scale and reduced costs.

The Bristol Genomics Facility has, and remains, at the cutting edge of technology development; via aits collaborations with Affymetrix and LGC is has developed and utilised a number of commercially successful products such as the Axiom 820K wheat high density array and the Axiom 35K wheat breeders array. These developments have resulted in Bristol becoming a centre of high throughput genotyping. In 2013 the University provided funds for the facility to purchase both a MySeq and a NextSeq next generation sequencer. These various developments have resulted in the Facility processing over 34, 000 DNA samples over the past two years. To continue to be at the forefront of technology development and technology application the Facility must improve its sampling handling procedures so that it is able to cope with the ever increasing demand for its services. Provision of a high throughput sample handling suite would enable to Bristol Genomics Facility to both develop new strategies (such as targeted genotyping by sequencing) and expand the number of applications that it can offer its internal and external users.

Potential impact
The purchase of the high throughput sample handling will have a significant impact on many of the users of the Bristol Genomics Facility, specifically on their ability to carry out cost effective high throughput sequencing and genotyping. As the Facility is open to all users both within and beyond the University (non-Bristol users have included the John Innes Centre, Rothamsted Research, Nottingham University and Aberystwyth University), installation of the suite will impact on the maximum number of researchers possible and enable research across a wide area of the scientific portfolio of the BBSRC, including wheat, humans and a range of other species of relevance to the BBSRC.

As the wheat breeding company RAGT has indicated that they will make use of the suite if it is installed at Bristol, the impact of the purchase will extend beyond the academic environment and hence could have a significant on the ability of UK wheat breeders to develop the next generation of elite wheat varieties having improved agronomic traits such as enhanced disease resistance and/or increased yield.

The Edwards group has an excellent track record of generating science with impact, for instance, it has recently delivered to the wheat breeders a large amount of genomic sequence, and a large number of SNP markers (>820,000 to date), all in a usable form and without any associated IP (via the public database held at CerealsDB). In addition it has, and continues, to work with the genotyping company's Affymetrix and LGC to develop further molecular markers, which are being used by both companies to provide commercially successful services to wheat breeders and academics alike (see the web site of both companies for further details). The current BBSRC funded WISP has continued to develop further SNP resources further and has on its steering committee, all the major wheat breeding companies. In recognition of Prof. Edwards' contribution to UK agriculture the Royal Agricultural Society of England awarded him their 2011 Research Medal, a Medal which acknowledges "research work of outstanding merit, carried out in the United Kingdom, which has proved or is likely to be, of benefit to agriculture".